Tensorcrypt: Democritising Encrypted Data Analytics

Tensorcrypt is an innovative add-on software solution that empowers organisations to securely share and analyse sensitive data without decrypting it in the clear. Our system uses confidential computing to mitigate data exposure risks while data is in use, in transit and at rest in a way that, unlike existing solutions, operates with near-native performance. Ultimately, Tensorcrypt enables data stakeholders to securely perform collaborative, cross-organisational data exchange and analysis. Based out of the Information Security Group at Royal Holloway, University of London, we have established track records in secure and trusted execution, which is complemented by industrial experience.